On Highway / Off Highway Communications and safety system Analysis

This is a feasibility study to research and evaluate current and future communications and safety systems that will be required for off-road vehicles to operate in compliance with safety regulations in on-road situations. Commercially available sensing packages will be evaluated and subsequently the most applicable will be integrated and tested on pre-existing autonomous agricultural vehicles.